Rice Straw Biogas Hub

Rice is the number 1 food crop globally: 91% of it is produced and consumed in Asia and it is the staple for more than half the world's population. However, for every kilogram of rice we eat, a kilo of straw is also produced. Not to be confused with husks, which cover the grains and are taken to a mill, the stems and leaves of the rice plant are left in the fields after harvest. Rice straw is difficult to remove from paddy fields, which are often flooded and in remote areas. It is high in silica, making it a poor fuel or animal feed.

It is also not suitable to incorporate into flooded rice fields due to slow degradation and high greenhouse gas emissions, so burning is farmers' main option for clearing fields. Across Asia, a staggering 300 million tonnes of rice straw go up in smoke every year, releasing a lethal cocktail of gases and black carbon that triple risks of increased respiratory diseases and accelerate climate change. Rice is responsible for 48% of global crop emissions: more CO2e than the whole global aviation industry combined. A recent IFPRI study calculated the health costs of crop residue burning to be $30 billion annually in North India alone, rising to $190 billion in five years.

To address this crisis a British SME, Straw Innovations Ltd, was started in 2016 as a spin-out from pioneering international research on the subject. The company's founder, Craig Jamieson, assembled consortia and secured Energy Catalyst co-funding to establish an industrial pilot plant in the Philippines, collecting rice straw and fermenting it to produce clean-burning methane gas. The whole system had to be specially designed since no existing technologies were suitable for the purpose.

The plant is now operational, with many techno-economic breakthroughs. Local farmers strongly support it and are waiting for scale-up so they can benefit from its efficient, clean energy services. Rice is known as a "Poverty Crop" because farmers often struggle to afford energy-intensive equipment that could improve their yields add value to their crop. Therefore, this project will demonstrate a complete system of 500ha harvesting, straw removal, biogas-powered rice drying and storage plus efficient milling. The "Rice Straw Biogas Hub" will offer these as affordable, value-adding commercial services to the rice farmers, avoiding their need to buy and maintain expensive equipment, and enabling them to triple incomes whilst protecting the environment.